Commemorating the Equal Franchise Act and Historicising Women's Social and Political Lives at National Trust Properties in 1920s Britain

This PhD commemorates the centenary of the 1928 Equal Franchise Act by exploring the political activism of women who resided in National Trust properties across Britain during the first half of the twentieth century. It investigates the elite, propertied women who were involved in the campaign for full enfranchisement and manifested their new political emancipation by fighting for wider social, political and economic opportunities. Moreover, it will also interconnect women's experiences across class by examining the relationship these women shared with their female employees, who remained politically oppressed. By analysing the activism and relationships through a focus of their shared domestic spaces, the thesis will assess the cross-class interactions and involvement in feminist networks. It will by consequence consider how servants developed their own political opinions and ideologies outside of the remit of their employment. Ultimately, therefore, it will evaluate the intersection of different socio-political experiences and demands within the same private sphere. In collaboration with the National Trust, this national project will become accessible to the public, whilst simultaneously contributing new research to women's and labour history, as the activism and political engagement of the women who lived in Trust properties within this period has not been explored in depth. The Trust is an important collaborator due to its preservation and conservation of the domestic sites, and their respective archives and collections, which are integral to this research. The houses provide this project with distinct visual and self-contained domestic spaces of which we can understand the utility and interactions within shared spaces that were sites of political networks as well as sites of work. Ultimately, this thesis will contribute to a greater understanding of women's lives in 1920s Britain by contextualising the Equal Franchise Act, intersecting across age, race and class.